The University of York and Yorkshire Water Services Limited KTP 22_23 R2

To enhance the use of anaerobic digestion assets used to treat sewage sludge, increasing processing capacity and avoiding significant expenditure on additional treatment units in anticipation of increased volumes of sludge mass.